Scaling electrical weed control across different crop types and weeding platforms

"Need for weed control growing as world's population increases. Herbicide market under significant pressure because 1) weeds are increasingly becoming resistant to herbicides, 2) regulators have started to ban their use because of health and environmental concerns, and 3) costs of litigation against herbicide manufacturers are increasing.

Electricity is a scalable and sustainable alternative to herbicides and addresses the fundamental shortcomings of herbicides, thermal, and mechanical methods.

This project will create prototype weeding solutions for new crop types."